Scientific modelling and knowledge conversion: a comparative study of representation styles

The representational nature of scientific models is a matter of general consensus among philosophers of science: models are normally meant to represent portions of
reality (henceforth, 'targets'), and this is one pivotal reason for creating them and reasoning about them. However, important questions about the exact functioning of
the representational relation between models and targets still remain unanswered. The primary question of this project specifically focuses on the conversion of
knowledge about models into knowledge about their targets. This question can be addressed in a descriptive sense and a prescriptive one. The descriptive dimension
regards how knowledge conversion takes place, while the prescriptive one concerns the epistemological justification and validity criteria of this conversion.